AI video content sourcing feasibility study extension

ArtBrowser TV is a digital TV streaming service for art lovers. It helps both new and traditional art lovers connect with art by providing an innovative platform to showcase interesting video content relating to arts and culture. ArtBrowser TV offers a curated selection of content from around the world and produces original shows aimed at helping art lovers engage with arts. The vision of ArtBrowser TV is to leverage the power of art and technology to bring the art community together and influence positive change in society.

We are developing tools to streamline our processes for identifying and categorising relevant video content. This will help improve our ability to create specific content collections to meet the needs of our viewers and our clients.

As a result, we aim to increase our capacity to provide bespoke content curation, thus addressing the needs of our clients. This allows us to fund our work through brand sponsorship and customers paying for specific curations (e.g. event promotion), which in turn, helps us to keep content free-to-view for our users.

In the previous phase of this project, we demonstrated the technical feasibility of the approach by developing an AI-powered tool to identify and categorise visual arts videos. In this next phase, we aim to extend the technology to include video from other creative sectors such as music, dance and fashion. We will also explore opportunities to develop a solution for external users (e.g. providing access to the search functionalities on a subscription basis).